Quantum imaging inscattering media

Have you everdreamtofhavinga Superman vision to see through walls? Using a microscope to image inside your body? Or takinga fancyInstagramphoto with noflash glare effect? Do you believethat quantum physicscan provide answers tothese questions?Imaging through scattering mediais a major challenge in optical imaging.For example, scatteringin biological tissues limitsthe penetration depth of optical imaging techniques,whichrestricttheir application to only the eyes(transparent)and the skinsurface.Inthe last decade,manytechniquesweredeveloped to overcome scatteringphenomena[1]. Among them, optical wavefront shaping enablescoherent control ofscattered lightto focus and imagethrough layersof paintand biological samples[2]. However, these classical approacheshavestrongpracticaland fundamentallimitations,and the path to Superman vision is still far ahead. In this phD project, the candidatewill explorea new route towards imaging thoughscattering mediausing quantum properties of light.For this purpose, theywill start anewexperimental projectand runtheoretical investigations based on theextensive quantum imaging and wavefront shaping expertisedevelopedover the past yearsbyHugoDefienne(phD supervisor)andProf. DanieleFaccio(group leader)[3-5].